Improving LLM output consistency and verifiability with a novel neurosymbolic reasoner.

LLMs are able to produce highly expressive natural language output, but struggle with complex reasoning tasks and consistency. In contrast, symbolic AI systems are able to secure verifiable and consistent output based in logical reasoning, but at the cost of scale and efficiency. Our project aims to leverage the strengths of each approach through the development of a new neurosymbolic reasoner. We are particularly interested in temporal reasoning and reasoning about semantic change over time. In terms of methodology, neurosymbolic systems may be implemented in a number of different ways/pipelines. Our priority is integration with SOTA LLMs, and may involve the integration of the reasoner either at the inference stage or as a consistency checker for intermediate LLM inference results. We also forsee the potential use of a reasoner in data preparation in benchmarking experiments.